High order homoclinic tangencies and universal dynamics for multidimensional diffeomorphisms

The problem of classification for dynamical systems is solvable for systems with a uniformly hyperbolic chain-recurrent set (the set of such systems coincides with the set of the Axiom A systems which satisfy the no-cycle condition; this includes Anosov systems, Morse-Smale systems, horseshoe maps, etc.). Hyperbolic systems are structurally stable in the sense that if two such systems are C^1 close, then they are topologically equivalent in a neighborhood of the chain-recurrent set. Hyperbolic systems comprise an open set in the space of smooth systems, and the structural stability entails that they are described by a discrete set of invariants.

The major fact in the theory of dynamical systems is that the complement to the set of structurally stable systems has a non-empty interior - the regions of structural instability, and the dynamics for systems from these regions are extremely diverse and much more complicated than in the hyperbolic case. The simplest mechanism of destroying the structural stability is a homoclinic tangency, i.e. a non-transverse intersection of the stable and unstable manifolds of a hyperbolic periodic orbit. Although any given tangency between two manifolds is a fragile object, the presence of homoclinic tangencies in a system turns out to be a persistent phenomenon. By the Newhouse Theorem, there exist C^2-open regions (the Newhouse domain) in the space of dynamical systems where systems with homoclinic tangencies are dense. Importantly, Newhouse regions are found in the space of parameters of many popular systems of applied interest, including the He 'non map, the Chua circuit, the Lorenz and Rossler models, etc.

One of the main characteristics of systems from the Newhouse domain is the ultimate richness of the dynamics. This is due to the fact that in the Newhouse regions, systems with homoclinic tangencies of arbitrarily high orders are dense. However, the existing theory of high order tangencies is well developed for homoclinic tangencies of corank 1.

The aim of the project is to analyze the emergence of high order homoclinic tangencies of high corank in the multidimensional Newhouse regions, as well as to investigate the phenomenon of universal dynamics in such regions.